MRes in Photonic and Electronic Systems (PES)

Students will spend the first year of the 1+3 programme being trained in a broad range of enabling skills at both UCL and University of Cambridge which will equip them to become leading edge researchers in the field. A Master's degree (MRes) will be awarded on completion of the first year programme. Students will then register at either UCL or Cambridge for a PhD degree, working on projects defined by research groups active in photonics from across both universities.